ACCEL

ACCEL: Accelerating the Electrification of Flight

Rolls-Royce and its partners are developing technology that will enable the aviation industry to adopt electrical propulsion solutions ensuring that the industry can continue to grow and prosper whilst minimising its environmental impact.

Through the ACCEL project a Rolls-Royce led consortium will design, build and flight test a high performance electric powertrain providing a unique and detailed understanding of the potential for electric flight and providing the UK with an independent and indigenous route to electric propulsion system and component understanding